You're pretty for a darkskin": The Issue of Colourism Through the Intersectional Lens of Dark-skinned Black Women Living in England.

Since the hashtag #blacklivesmatter started trending in 2012, racism and entrenched inequality have remained at the centre of academic, media and political discourse. However, within these discussions, the experiences of Black women have been marginalised. Moreover, a specific form of racial oppression has also been overlooked - colourism. The proposed research will attend to these silences through an original intersectional and intergenerational study of Black women's experiences of colourism in England, which hitherto has been significantly under-researched. Adopting a comparative case study approach, this study will make a unique contribution to existin literature by conducting focus groups with Dark-skinned Black women of different ages, living in England. Thus, providing original insights into the intersecting nature of race, gender, and age, as well as continuities in, and the evolving nature of colourism. This study is critical in developing an understanding of colourism as a complex social phenomenon, whilst also informing public policy and key stakeholders (e.g., employers, the advertising and marketing industry, and public services) on
the enigma that is colourism.